Hedgehog signalling in gamma delta T-cell differentiation

T-cells are white blood cells that enable us to fight infectious disease by attacking infections and also by coordinating the immune response. T-cells are produced in an organ called the thymus. The thymus is essential, as people born without a thymus have no T-cells and cannot fight infectious disease, but after adolescence the thymus becomes smaller and it makes fewer T-cells and in elderly people it does not function well. This project will investigate how a rare type of T-cells called gamma delta T-cells are produced in the thymus at different life-stages. Gamma delta T cells are unusual because during development in the foetus different types of these cells are made at different times and then these different types of cell migrate to different tissues in the body, such as skin, gut, liver and lung, where they stay throughout the life span of the individual. Gamma delta cells are important at these sites to prevent infections, but they can also become over-active and cause inflammation so it is important to understand what controls them. Gamma delta cells are also made in the thymus after birth but different kinds of gamma delta T-cells are made after birth than in the foetus. This project will investigate why the thymus makes different kinds of gamma delta T-cells at different life-stages and will investigate what kinds of gamma delta cells are made in the old thymus compared to young adult thymus. In particular, we will investigate how proteins called Shh and Gli3 control gamma delta T-cell development at different life-stages.

Technical abstract
Gamma delta T-cells are a highly conserved population of lymphocytes, which like alpha beta T-cells develop in the thymus. We showed that Sonic Hedgehog (Shh) promotes gamma delta T-cell maturation in the mouse thymus and influences gamma delta T-cell subset distribution. In this project we will investigate how Shh and Gli3 regulate gamma delta T-cell differentiation, cytokine production and peripheral subset homeostasis at different life-stages. We will conditionally knock-out Shh and Gli3 from thymic epithelial cells and investigate the impact on differentiation of different gamma delta T-cell effector subsets in the embryo, young adult and aged adult thymus, and on their tissue localisation. We will test if we can manipulate gamma delta T-cell subset differentiation in vitro using recombinant proteins and Hedgehog inhibitors. We will carry out adoptive transfer experiments to investigate the effect of Shh signalling on tissue localisation and migration of different gamma delta T-cell populations. We will use single cell RNA sequencing of progenitor populations to investigate the mechanism by which Shh regulates gamma delta T-cell differentiation, and we will test the impact of Shh signalling on chromatin accessibility and gene methylation patterns in developing gamma delta T-cells.

Potential impact
Our research into the development and function of gamma delta T-cells and their role in the immune system will impact on animal and human health and the treatment and prevention of animal and human diseases, and we will therefore communicate and engage with the the Pharmaceutical/Biotechnological industry and Health services. In addition, the project will train members of the workforce, and we will be actively involved in Public Engagement in Science.

1) Biotechechnology and Pharmaceutical industry
The project may produce Intellectual Property which may lead to identification of new drug targets, and it may also develop reagents, which may be commercially exploited to benefit the UK economy, by Pharmaceutical and Biotech industries.

2) Development of strategies to treat haematological malignancies
Understanding the way in which Hedgehog signalling regulates normal gamma delta T-cell in the thymus will shed light on diseases that occur when this process goes wrong, such as in haematological malignancies. T-cell Acute lymphoblastic leukaemia (T-ALL) is a disease of childhood which arises from malignant transformation of developing lymphocytes early in life, and also increases in prevalence in old age, so an understanding of the molecular mechanisms of normal regulation of lymphocyte development across the lifespan is important to the development of new treatment strategies for this disease, particularly as dysregulated Hedgehog signalling has recently been shown to be involved in T-ALL. T-ALL is difficult to treat, and new strategies are needed. This is of direct relevance to industry for drug discovery (Pharma), and to the NHS, and private healthcare sector.

3) Immunity against infectious disease
A general understanding of the molecular mechanisms which regulate lymphocyte development, function and homeostasis is important to our understanding of immunity to infectious disease. This project is therefore of relevance to industry for drug discovery (Pharma), and to the veterinary healthcare sector, the NHS, and the private healthcare sector.

4) Training for biomedical scientists
The project will train the postdoctoral scientist in wet-lab science (molecular biology, immunology, cell biology). This will potentially benefit academic and industrial biomedical science in the UK.

5) Personalised health care for human well-being
The project provides a strong framework to train the postdoctoral scientist in computation skills and bioinformatics (through analysis of next generation sequencing data). The current revolution in personalised biological data has enormous implications for health care and well-being, and has resulted in an increasing demand for skilled labour in the field of computer science/computational biology and the handling of massive datasets. This unmet need currently limits UK competitiveness in public and private sectors. Our project will train the postdoctoral scientist in these areas, with relevance to the Pharma/Biotech industry, the public and private sectors for healthcare, and the insurance industry.